Age-related changes in the visual, oculomotor, and cognitive mechanisms underlying reading

Summary: Reading is a skill that is fundamentally important for individuals to actively and successfully participate in everyday life. Reading is also a complex cognitive and visual task, which necessitates the accurate programming and execution of eye movements, rapid identification of intricate visual patterns, and swift integration of individual letters and words to build a cohesive understanding of a text. Determining how reading changes during healthy, normative older age, including in response to typical age-related changes in cognition and vision, is therefore fundamental to efforts to ensure that individuals read successfully across the lifespan. Previous research has shown that recognising words and reading sentences takes longer for older adults than young adults. However, the mechanisms underlying this are poorly understood.
Aims & Objectives: This project aims to understand why word recognition and reading changes with advancing age. This will be achieved by examining 1) how text-level and reader-level characteristics affect word recognition and reading in young and older adults, and 2) whether young and older adults differ in the extent to which they use visual and cognitive information when reading.
Methods: A series of experiments will be conducted in which readers identifying words or read sentences. Advanced statistical techniques will be used to determine the relative importance of different text-level characteristics (e.g., how commonly a word appears in English) and reader-level characteristics (e.g., vision) in reading and word recognition. Each experiment will compare young (aged 18-35 years) and older adults (aged 65+ years).